Shared Research Repository - 22/23 funding

The British Library's Shared Repository Service was developed to support cultural heritage organisations in sharing their data and opening up their research. Piloted through 2018-2021, and supported with initial AHRC iDAH funding in 2021, it has continued to bring iDAH further towards inclusion of heritage and IRO research. Developments in the previous 12 months have improved functionality for users, branding options for partners, and metadata. During that period, conversations with other IROs about future use of the shared repository and bringing their research into the platform have brought them closer towards on boarding, and our interviews to understand how to meet needs beyond the IRO Consortium have identified the next steps to further strengthen open data and scholarship across UK heritage research. Now IROs understand the future of iDAH, more organisations are keen to move towards set up.

Further effort is now required over the next 12 months to continue improving the repository service, ramp up the inclusion of partner organisations and deliver vital skills development to IRO colleagues in support of increased use of repository services, and key competencies for open scholarship.

The Shared Repository Service will allow for adherence to Open Access and data sharing mandates, while providing institution-specific front-end repositories to heritage organisations with nationally- and internationally-recognised brands, allowing partners to showcase the research produced by their expert staff. This research is produced through business-as-usual activity, as well as from collaborative research projects, and other activity such as artist in residence programmes. The British Library's Shared Repository Service aggregates that research content across partners to make participation a collective activity that increases the visibility of heritage research from across the UK. This creates a scaling of benefits while allowing a maintenance of organisational branding and impact.